University of Exeter and HR Wallingford Limited

To develop and validate numerical modelling capability that predicts responses of protected or commercially-important marine animals to noise from anthropogenic sources.